Structural Testing of Tidal Turbine Blades

The initial direction for work contained in this EngD project is to research the feasibility and design of a "medium scale" progressive testing approach for understanding the effect of compound design features on the failure modes of tidal turbine blades.